Evaluation and development of the Segmented Inverted Coaxial Germanium (SIGMA) detector for gamma ray imaging applications

During my PhD, I have significantly advanced my expertise and practical skills within the realm of nuclear instrumentation and data analysis. My journey began with a rigorous development of proficiency in handling nuclear instrumentation, where I mastered the use of both analogue and digital data acquisition systems. This foundation has been pivotal in subsequent work, including the assistance I provided in Masters courses focused on nuclear instrumentation.

A noteworthy experience was my educational trip to Taiwan, which allowed me to collaborate with seasoned experts at a training reactor. This excursion was not merely an observational opportunity; it was a hands-on expansion of my comprehension of nuclear instrumentation and reactor use, going further the conventional boundaries of my PhD project.

Additionally, I escalated my technical capabilities by becoming proficient with Geant4, a simulation toolkit in C++. With this tool, and through development of my coding proficiency, I have engineered several applications for data analysis of the SIGMA detector. These tools range from an application designed to recover measured energies from a damaged detector, to a script capable of processing simulated or real interactions for use in gamma ray imaging software. Furthermore, I have developed a specialised application to extract Geant4 interaction subtypes from datasets, which plays a critical role in improving the quality of gamma ray imagery.

My PhD project has recently evolved conduct in-situ experimental measurements at a Mirion Technologies branch at Birchwood, employing the use of high-activity sources to scrutinise gamma ray image quality and benchmark it against pre-existing imaging systems. Adding a strategic dimension to my practical expertise, I engaged in preliminary discussions with a consultancy at Birchwood specialising in criticality safety, radiation shielding, and nuclear characterization. I hope to undertake a three-month secondment during my studies, allowing me to widen my horizons and deepen my understanding of the nuclear industry's diverse facets.

In parallel to my own research responsibilities, I have taken on the mentorship of a new PhD student. My role involves the creation of instructional documents and providing guidance for the continuation of SIGMA-related research in Jyväskylä, Finland.

In conclusion, my PhD journey has been marked by significant achievements that merge practical skill development, leadership, collaboration, and educational contributions. The knowledge I have acquired and the solutions I have developed will prove invaluable in future endeavours in academia and in the nuclear industry.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.